Abertay University and Stirling Potatoes Limited

To develop innovative new products and packaging solutions which optimise the use of fresh vegetable produce and extend shelf-life to enable a wider market reach of Scottish grown produce while simultaneously reducing food wastage.